Constraints on cosmology from cluster counts

Cluster counts are sensitive to cosmological parameters and therefore carefully selected samples can be used to constrain the nature of the Universe. The project involves using cluster counts selected using the Sunyaev-Zeldovich effect from Planck, SPT and ACT to do this. It will also involvement preparations for the Simons Observatory cluster surveys. In order to do this we will develop MCMC and MMF techniques.